Manchester Metropolitan University and DST Innovations Limited P1

To develop and embed legacy capability within the organisation, related to the development, optimisation and production of high-capacity, fast recharging, low cost energy storage devices suitable for a range of applications, including off-grid applications in extreme environments.